Towards Dialogue Systems with Social Intelligence

Whilst chatbots and dialogue systems of the form seen in everyday life (Apple's Siri or Amazon's automatic helpdesk, to name a few) are often viewed as task-oriented and transactional, and therefore engaged with solely to achieve an end-goal such as a product return or answer a query, real human communication is rich in social features and unavoidable pragmatic considerations. Consequently, in order to achieve human-like language competency in a conversational setting, these conversational agents require an "understanding" of social intelligence such as pragmatics, empathy, and humour, in order to better integrate into daily life and be interacted with more naturally.

Although social intelligence and pragmatic competence may not be essential for purely task-oriented dialogue systems, there is still potential for these areas to benefit from developments in the field. For example, within the aforementioned customer service helpdesks, improved social intelligence could result in better responses to customers exhibiting a range of emotions (such as frustration when returning an item), as well as build a rapport with the customer base, leading to increased brand loyalty. On the other hand, dialogue agents exhibiting social intelligence have more clear applications in other domains such as in mental health services for talking therapy, and in the videogames industry for creating more personalised and interactive dialogue trees for narrative progression.

Building upon previous work in empathetic dialogue systems, this project aims to develop a novel high-quality annotated dataset of conversational humour using theories from the domains of linguistics and social/cognitive psychology, to then aid in the development of novel computational models that enable a conversational agent to be aware of context and generate appropriate humorous responses. The aim of these generated responses is, therefore, to incorporate humour, but also to be aware of the conversational pragmatics that govern when is and is not an appropriate time to incorporate said humour in order to avoid the law of diminishing returns or being insensitive. In aiming for such outcomes, the development of anthropomorphic conversational agents within dialogue systems moves away from the focus on omniscience in digital assistants and towards social competence.